Brunel University and Haes Systems Limited

To develop a comprehensive communication solution, both wired and wireless, for fire alarm products to communicate with each other and 3rd party services while meeting industry standards.